Delivering ELIXIR-UK

Potential impact
For Academic Impact please see 'Academic Beneficiaries'.

Industrial Impact.
Industry has a critical requirement for data sources, data integration, visualization and analysis tools, and for training related to these, across the broad spectrum of data types relevant to life sciences. The ELIXIR WP3 industry report refers to: protein and nucleotide sequencing; genomic information; genetic variation; small molecules; proteomics; transcriptomics; macromolecular structures; scientific literature analysis; ontologies or controlled vocabularies; and pathway and interaction information. In the pharmaceutical, consumer goods, consumer markets and agri-food sectors small molecule data, protein sequence and structure, as well as pathways are of critical importance. Genomic data, genomic variation, and links to phenotypes are important in plant and animal breeding. Food security can only be supported by scientifically driven research and by making the fruits of this research available to academic, governmental and industrial scientists. Scientists in large companies, medium and small size organizations can be overwhelmed by the complexity and volume of data. Repetition of in house custom solutions is not cost effective so a new landscape of pre-competitive collaborations is emerging. Training in understanding ranges of data types, interactions and agile integration are pre-requisites for efficient industrial research. Tools such as semantic web data integration techniques, controlled vocabulary / ontology definition and metadata capture are key for modern data driven biological research but adoption of these techniques in industry will require education and training. ELIXIR-UK will engage with industry in a number of ways:
- through industry organisations such as EFPIA, Pistoia (Pharma), and BioNOW (BioTech SMEs), systematically developing those links to inform its training content and training methods;
- awareness raising in industry of ELIXIR tools and resources, and providing training in them;
- packaging platform distributions such as BioLinux in other informatics sectors, such as cheminformatics;
- using industry for provisioning training and hosting training events;
- brokering access to high-end training needs in ICT literacy (e.g. HPC).